The role of defects on the dynamic fragmentation behaviour of additively manufactured materials

(Oxford Reference R69790- CN002)- Edward Leggett, supervised by Prof. Daniel Eakins and Dr. David Chapman, in association with AWE.plc.

The research will focus on the study of dynamic strength and fracture of additively manufactured (AM) materials. It will seek to carefully address and exploit the effects of intrinsic material variations of AM materials by systematically exploring the link between fabrication parameters, component micro-structure and high-rate constitutive and failure properties, e.g. shear localization, spall and failure. The PhD will be undertaken through a combination of precision loading and advanced facility X-ray experiments (using impact facilities at synchrotron sources), as well as using numerical modelling softwares to plan appropriate tests and anticipate results. Materials to be studied will be structural (e.g.316L SS) and high-performance lightweight alloys (e.g. Ti-6Al-4V) where AM production knowledge is more extensive allowing greater modulation of material characteristics and high Z materials, e.g. tantalum and tungsten. AM loading data at any strain-rate for these AM materials is sparse or non-existent at the moment, and the potential applications from this work are varied. Work will start with modelling of the experiments to optimise practical work that will follow to check our predictions. As well as using commercially made AM materials, we will also looking at deliberately adding certain defects to the samples to initiate specific methods of fragmentation for desired results. There will be room for extensive collaboration with other institutions for various parts of the work, including the University of Birmingham with their fabrication facilities in the manufacturing phase, as well as the European Synchrotron Radiation Facility in Grenoble and the Sandia National Laboratory in New Mexico for their high powered gas gun and characterisation abilities when collecting raw data.

The following deliverables have been identified for this project:

Year 1 - Produce literature review of relevant techniques and materials, develop approach to controlling defect structure in AM materials, complete transfer of status report at end of first year. Year 2 - Fully characterise AM samples for use in tests, conduct trial series at ESRF, present work to date at the SCCM 2021 conference.
Year 3 - Conduct trial series at Sandia National Laboratory and/or ESRF, present work to date at the PETER 2022 conference.
Year 4 - Consider feasibility of extension of work to include refractory metals, give talk at AWE summarising findings of research, produce thesis.